Measurements of the CKM gamma angle at LHCb

Working on two complementary measurements of the CKM gamma angle: a model independent/dependent GGSZ analysis of B->DKPiPi decays with Run I and II data, and also an ADS/GLW analysis of beauty baryons decaying to final states including deuterons using Run II data, at present looking at Lb->Dpd decays.